Nanostructured Advanced Ceramics (NASTRAC)

The goal of the NASTRAC project is to manufacture bulk advanced ceramic components with significantly enhanced properties delivered via a retained nanostructure. This will be demonstrated during the project at a pilot-scale level. Uniquely, the goal will be achieved using largely conventional processing routes (for example, powder suspension optimisation, atomisation to form a granulate and then pressing / sintering). The partners aim to realise a combined increase in sales of £5-10M over 5 years from project end. Advanced ceramic components, currently worth £17B worldwide, play an enabling role across many sectors. The NASTRAC project will focus on 2 case studies (zirconia inserts for valves and barium titanate capacitors), with inputs along the supply chain. Work will involve applying patented technology to create high solids content suspensions. Following conventional shaping, novel firing schedules (including microwave-assisted firing) will be used to ensure the nanostructure is retained. The final components will be assessed using in-field testing and / or appropriate in-service tests.